Between Cognitive Science and Sociology: Methodological Clarification and the Construction of an

There has been growing interest in integrating insights from cognitive science and sociology. On one
hand, it is claimed cognitive science can offer sociology a more sophisticated and empirically sound set
of concepts to understand individual cognition than it already has at its disposal. In return, sociology is
said to be able to provide insight into the broader social conditions such cognition arguably requires.
However, on both sides these attempts have been characterised by a lack of reflection on fundamental
differences between what it is that sociology and cognitive science are respectively talking about. In a
time marked both by serious advancements in our understanding of cognition and unprecedented
changes in the social world, understanding the relationship between these two fields of study has
arguably never been more crucial. This study aims to clarify the existing literature, whilst also providing a
novel theoretical framework for their continued engagement.